In vivo multi-modal imaging and tracking of stem cells in the repair and regeneration of the damaged heart

The adult myocardium harbours a population of resident (endogenous) multi-potent cardiac stem cells (CSCs), which have regenerative capacity, replacing lost cardiomyocytes after injury. We have previously shown that CSCs have a natural homing capacity to the damaged heart, and remarkably, this high cardiac tropism exists even if the CSCs are administered intravenously through the circulation (Ellison et al. 2013, Cell).
The objectives of this project are:
Years 1&2: To apply whole-body in vivo live cell tracking (by multi-modal imaging), to determine the location and engraftment of the CSCs to the ischemic, myocardial-infarcted heart.
Year 3: To determine the fate and expression profile of the CSCs once homed to the ischemic heart in vivo.